A Revolutionary Fintech Predicted to Dramatically Reduce the Cost of Automated Payments for Businesses and Customers in a Post-COVID 19 World

In light of the COVID-19 pandemic's social distancing measures, digital payment methods have drastically increased in use. However, the technology has not adapted to the needs of customers, particularly private businesses. OpenBank Innovation Limited (OBI) is developing its project, which will provide a centralised source for various payment processing services and automated reconciliation processes. The OBI platform will help businesses manage their finances better and at less cost, and free up time for finance officers/accountants. A UK-based fintech SME, OBI is forecasting a year-5 post-project revenue of £30M.